An investigation of care planning and the role of the Independent Reviewing Officer

Over 64,000 children were looked after by local authorities in England on 31 March 2010, and during the course of the year over 88,000 were looked after at some point (excluding short-term breaks). The majority of these children come from backgrounds of adversity that include abuse and neglect and it is the legal responsibility of the local authority as a 'corporate parent', through care planning, placement and review, to ensure not only that children in their care are safe but that their developmental needs are met. This key process is the subject of this research. The project is timely in that revised regulations and statutory guidance for care planning and review have been implemented in 2011, and will have been in use for around 12 months at the point of this investigation.
Further, concerns about placement stability and outcomes for looked after children led to the introduction in 2004 of a legal requirement for looked after children (LAC) reviews to have independent chairs, called 'independent reviewing officers' (IROs). The IRO is seen as a key professional for monitoring the actions of the local authority and promoting the welfare of the child, but the service is based in local authorities, and there are long-standing concerns about its independence and effectiveness. These misgivings lie behind new statutory guidance designed to strengthen the role and ensure it contributes to significant improvement in outcomes for children (IRO Handbook, DCSF, 2010b, para 1.20). It is now required that there is a named IRO for each child, to ensure closer oversight and consistency. But despite the importance of the IRO role and some doubts about its operation, it has not been the subject of a systematic study. This research will therefore focus on the role of the IRO in administering the revised care planning and review system, and in managing children's and parents' participation in the review process.
The study will look at the planning and review process and the role of the IRO with a focus on three groups of children, representing different legal statuses under the Children Act 1989 and different planning issues:
1) Children accommodated under s20. Here, the local authority does not have parental responsibility (PR), which remains exclusively with the parent(s), but still has legal and 'corporate parenting' responsibilities to safeguard and promote the child's welfare.
2) Children during care proceedings, when the IRO's role needs to be understood alongside the role of the court and the children's guardian in the development of the care plan.
3) Children looked after under a s31 care order, when the authority shares PR with the parents, and where court-agreed plans need to be implemented and then supported through the review system.
The project will start with a review of UK and international research and literature, followed by a national survey of IROs and LAC social work managers in England. This will give the context for a detailed study of practice and inter-professional working in four local authorities. There will be a case file study in these authorities of 120 cases in total, forty from each sub-group. The researchers will gather data about the cases, including the goals and evolution of the care plan. There will then be in-depth interviews with the IRO and the social worker on a sub-sample of 60 cases - twenty from each group. Interviews will focus on the roles that each professional plays in the planning and review process. There will also be interviews with sub-samples of parents (20) and children (30) and two young people's workshops. A multi-professional focus group will be held in each of the four areas to investigate the issues further and test emerging findings.
We shall ensure maximum impact on policy and practice from the study through a dedicated project website, knowledge exchange events, feedback seminars in the participating authorities, training and publications.

Potential impact
Who will benefit from this research?
The most important beneficiaries of the research will be children and young people in care and on the edge of care. The ultimate goal is to help policy makers, managers and practitioners improve the effectiveness of services for children for whom the state is the 'corporate parent'. Therefore further beneficiaries, alongside the children, will be birth parents and other family members; foster carers; a wide range of child and family welfare practitioners including IROs, social workers and local authority managers; Cafcass children's guardians; lawyers and judges; and government policy makers.
How will they benefit?
This research will provide new information, as well as building on and extending other recent research, to improve our understanding and operation of systems for care planning and reviewing. For the first time, there will be a detailed picture nationally and in different local areas of the operation of care planning and the role of the IRO, which will provide feedback on the new regulations and guidance, while also offering practical suggestions for improvement where this is necessary. Findings will be communicated through a range of media including a dedicated website; professional journals and conferences; the National Association of Independent Reviewing Officers (NAIRO), British Agencies for Adoption and Fostering, Cafcass and our networks within Making Research Count and the Centre for Research on the Child and Family (see Pathways to Impact for details).
The child is the most significant beneficiary. Because care planning involves deciding where a looked after child will live and with whom, the quality of the decision making and the child's experience of their role in the process will profoundly affect each child's current and future well-being. This is why the project focuses not only on pathways, placements and professional perceptions, but also on the child's experience of being treated with concern and respect for their need to feel effective and be involved in decisions.
For others close to the child, such as birth parents, foster carers, kinship carers and adoptive parents, the quality of the decisions made and the support provided will also be life changing. The research will give professionals information about the best ways of responding sensitively to their varied needs and roles in care planning, whilst keeping a focus on the best interests of the child.
The range of professionals involved directly in the reviewing process, including the case responsible social worker, IRO, others such as teacher or health visitor, will all benefit from a deeper understanding that clarifies professional roles, and shares strategies for dealing constructively with uncertainty and disagreements. Senior managers will appreciate clearer knowledge about the effectiveness of the planning and review system, and the role of the IRO, in order to assist in service planning.
Professionals in the family justice system (lawyers, judges and children's guardians) will benefit from greater awareness and a firmer evidence base than exists at present of the operation of the planning and review system, and the role of the IRO. The family justice system is bedevilled by mistrust and duplication of work, causing great expense and delay (FJR, 2011). Breaking this cycle will require bold action and greater trust between the different agencies and professionals, based on better understanding
Policy makers in central government will also benefit from greater knowledge of the effectiveness of the new regulations and guidance, especially regarding the independence of the IRO, and how corporate parenting decisions are made in the context of interagency responsibility for children. The Department for Education takes responsibility for the IRO service, and we shall engage with them in particular to ensure that our findings shape on-going policy and practice